Perceptually-based mastering-referenced replay-system compensation

The goal of audio mastering is to optimize playback and consistency on all playback systems. This often leads audiophiles to fixate on signal integrity, aiming to reproduce recorded audio as accurately as possible. However, the reality is that different playback systems have different characteristics, such as frequency response and dynamic range, and are affected by their surrounding acoustic environment. Without knowledge of the studio setup of the original recording, consumers may be misguided in trying to reproduce the same signal in a different acoustic environment. This necessitates a new approach to guarantee consistent, high-quality sound reproduction on various playback systems. An alternative to reproducing the mastered audio signal is to match the audio perceived in the mastering studio.
Using data collection, digital signal processing (DSP), and machine learning, namely AI style transfer techniques and differentiable DSP (DDSP), it is proposed that an automatic and adaptive compensation method be developed to more accurately recreate audio that matches the perceived audio in the mastering studio. This research aims to bridge the gap between the mastering studio and the consumer listening experience, and allow
reproduction of recorded music in a way that is faithful to the original recording as heard in its mastering environment. Automatically adapting consumer replay systems to sound more like the original mastering system will also enable mastering engineers to focus on the creative aspects of the process, being less constrained by limitations of individual playback systems.